DIsabled Youth Investigates (DIY): a co-creative research collaboration

Young people with disabilities are rarely included in research, even less so in African countries, yet their engagement in leading and shaping research is key to ensuring participation and inclusion for all. The DIY project aims to improve participation and inclusion of youth with disabilities in research to change negative attitudes and behaviour towards youth with disabilities in Uganda.

The objectives of the DIY project are to develop and implement youth led African childhood disability research, create opportunities for disabled youth employment in research, and encourage and facilitate youth led knowledge sharing and awareness raising. The project will train 12 young people with disabilities in research skills, support internships for trained youth, conduct co-creative research with another 30 youth, and facilitate youth led knowledge exchange and transfer of research findings in Central Uganda.

This project will foster and expand existing partnerships between academic institutions and organizations of persons with disabilities from Uganda, Zimbabwe, and the United Kingdom, and will contribute to the creation of a decolonized, equitable, diverse, and inclusive research community. All investigators and project partners live and work in Uganda or Zimbabwe, have a disability or are caregivers of persons with disabilities.